To develop periodic calibrations and self calibrations whilst complementing existing methods

Main focus: Design a digital antenna for radar applications.
- Investigate Beam Forming and where to digitise
- Simulation and further implementation of a Digital Beam Forming system.
- Testing on the relevant hardware